Direct State of Health Measurement for Power Devices (DiSoHM)

Direct State of Health Measurement for Power Devices (DiSoHM) is a project which brings together academia and industry with the objective of developing an in-situ health monitoring device that is able to detect and quantify the health of a power electronics module. DiSoHM wil dramatically increase the availability of power electronics systems embedded in harsh environments such as off-shore facilities and sub-sea equipment. Electronics application used in such challenging envrionments incur extremely high maintenance costs due to their remote and difficult to access locations. A technology such as that which will be developed in this project will help to reduce the cost of breakdown maintenance by providing a failure prediction capability which can be used to schedule effective preventative maintenance. It is expected that this technology will find applicatinos in other areas where high availability is important, such as HVDC transmission, high-speed electric trains and aerospace.